Lipid droplets as dynamic organelles of fat deposition and release: translational research towards human disease

Technical abstract
Lipid droplets store lipids (fats) within cells, particularly in adipose (body fat) and liver tissue. Disorders such as metabolic syndrome and type 2 diabetes are associated with excessive lipid droplet synthesis, this is further complicated by such droplets inside the cell potentiating replication of hepatitis C virus. This large multicentre project integrates studies upon human and mouse examples and on cell line models in order to understand how droplet biosynthesis and turnover is regulated. The work involves gene expression (the copying of DNA into RNA and then often into protein) studies and proteomic (cell protein) and lipidomic analysis.